IP Survey for inline flow meters

Salunda develops robust, networked sensors for use in very harsh environments. Our sensor technology detects position and speed, and measures the composition of fluids. The company has been funded by the TSB to further develop its IP Strategy to maximise the value of its key intellectual property assets.